RoleMapper: Closing the UK skills, diversity & pay-equity gap with skills-based work and equal pay ML-Models

This project aims to address the need many organisations have in designing work and removing the barriers faced when implementing a skills-based approach to designing work and fair pay.

Research shows that deconstructing work and pay structures, and applying a skills-based approach, has a significant impact on reducing organisational skills shortages, increasing business performance, improving workforce diversity and resolving pay equity challenges.

98% of organisational leaders want to move towards a skills-based approach and ensure pay-equity. However, 80% struggle to make progress.

RoleMapper Technologies is an AI-powered, inclusive, job description management platform, that automates job architecture, job family and career path creation, review and governance.

The Innovate UK grant will enable RoleMapper to extend and innovate its AI capabilities to build Machine-Learning-Model prototypes that can be incorporated into our existing platform, helping companies accelerate their adoption of a skills-based approach to work and pay.

This project enables companies to unlock the huge potential benefits associated with a skills-based organisation, including access to underserved communities and mitigating the risks of non-compliance of pay equity.